Trusting the middle-man: Impact and Legitimacy of Ombudsmen in Europe

The office of ombudsman has become increasingly popular over recent decades to the point where it is now a highly significant and permanent feature of the legal systems in many parts of the world. As a method to solve disputes outside of the courts, ombudsman systems deal with many cases per year in both public and private sectors. Although originally established in the public sector, as a link between citizens and government institutions, the ombudsman model has, in many countries, now been adopted by the private sector too.

The ombudsman landscape throughout EU member states presents a variety of institutional and jurisdictional arrangements, operational styles and decision-making processes. Although this poses some challenges in being able to conceptualise a unified ombudsman institution, it offers distinct advantages for the study of the relationship between decision-making practices on the part of ombudsmen and perceptions of procedural justice and levels of trust on the part of users across different jurisdictions and cultures.

Despite the significance of ombudsmen to our constitutional and civil justice landscapes, very little is known about users' perceptions of the fairness of their procedures and practices and the significance of these perceptions for levels of trust in particular ombudsman offices.
This project will fill this gap, providing important data and knowledge which will be directly relevant to the development of national policies and EU level multiple networks of policy-making.

Potential impact
Because the research addresses public attitudes to and use of ombudsmen, it will impact on and be pertinent to the public, to consumer groups, to ombudsmen, and to policy makers at national and EU level. Academic debate will be encouraged to engage in collaboration with practitioners and representatives of the public. This is very important for countries such as Germany and Greece where private sector ombudsmen are not noticeably established yet.

Academic impact

This project will contribute to further understanding of and advance the academic debate about the importance of the role of the Ombudsman and users' perceptions of the complaints process. It will create new datasets that the applicant will make available for further research in this area.
This project will progress the applicants' career by providing an opportunity to share and disseminate the findings to a broad audience, enhancing the chance to become a future leader in this field of expertise.

Policy makers

EU level requirements for member states to have alternative dispute resolution mechanisms in place to ensure consumer protection (ADR directive and ODR regulation, proposed 2011, will be passed late 2012) are a high priority. Therefore, this proposed study will feed directly into the needed knowledge base about different ombudsman systems and their users.

Business

This research is of benefit to business as it could help reduce costs associated with litigation, reduce potential reputational damage due to litigation, and provide a possible route through for their disputes with government and EU regulation. The applicant will elaborate on how these stakeholders will learn about this research in the impact plan.

Public

The public dissemination of the research will continue to inform public debate and awareness of how best to use an ombudsman. This will contribute to and improve conceptual impact as well as instrumental impact.